Determining the role of Cyclin B2 in Genomic Stability

Mitosis is controlled by the major mitotic kinase CDK1 and its regulatory partner, Cyclin B. There are two B-type cyclins in vertebrate cells: Cyclins B1 and B2. Cyclin B1 is essential but the role of Cyclin B2 is controversial. In this project we will use CRISPR/Cas9 gene editing to provide a definitive answer to the question of what role Cyclin B2 has in cell division and genome stability.